Cardiff University and Eriez Magnetics Europe Limited

To gain new knowledge and capabilities in digital control methodologies to increase product functionality and transform the performance of products.